Policies and Discourses of Migration in a Devolved Wales

To analyse how and to what extent discourses of migration and views of multiculturalism shape policy provision documents and implementation but also government, media and public's opinion in a devolved country. Recent political shifts on a global scale have made it evident that society is becoming increasingly divided, for this reason it is important that devolved countries such as Wales, make a contribution by changing the political and media's discourses from assimilationist-separatist to integrationist in order to achieve true cohesion.